(Re)making Jewish Heritage in Greece: An Ethnographic Study

In my project I will research how minority (Jewish) heritage is constructed, understood and managed in Greece. By drawing on Tsing's (2005) notions of "friction", I intend to study the networks of interconnectedness that form and dissolve in such undertakings, as they range from regional cultural organisations, universities and international institutions, to establishments neighbouring heritage sites and their consequent relations to the presence and materiality of heritage objects. Apart from being on the lookout for frictions that may appear internally within the community itself, I will also observe how external (non-Jewish) governing and administrative bodies influence, intentionally or not, the activities within the Jewish community.

I will further research what various experiences of history and the past may emerge as a response to a heritage site. Interaction with a Jewish heritage site may give way to manifold historical experiences and collective memories depending on the visitors' backgrounds and affiliations. Furthermore, the personal experiences of those responsible for the sites may influence their predisposition towards how they are managed, exposed and cultivated. Thus, concomitantly, I wish to enquire to what extent is the reconstruction of (Jewish) heritage a history-making practice. Charles Stewart defined "history" as "representations of the past" or "communication about the past" (2012: 3). Constructing a heritage site, such as a monument, memorial or constructing a museum dedicated to a specific group or event, essentially brings back to focus narratives that may have been largely forgotten by the general population. Viejo-Rose pointed out that in the last two decades the notions and boundaries of heritage have been pushed to the point where "everything is heritage" (2015: 2) and, therefore, a reassessment within the theoretical angles of heritage studies is required. Thus, heritage objects and sites can be studied under the wide umbrella of the anthropology of history not only for how they represent history but also for how they produce it.

The primary field-site will be Plateia Eleftherias (Liberty Square) in Thessaloniki where in 1942 thousands of Jewish men were degraded by German Nazis and then sent to forced labour in the city. The site is to be transformed into a small park or open space area with a Holocaust memorial placed in the centre. Due to the square's history, size and central location, the redevelopment project is a significant turn in recognising the former Jewish spaces of Thessaloniki. Other Jewish heritage sites in Thessaloniki will be considered in order to grasp a general understanding of heritage revival undertakings in the city and to observe how Greek Jews interact with and comprehend the sites, their imagery and budding materialisation on an everyday basis. I will research other Jewish heritage sites in Greece by means of comparison with those in Thessaloniki. I plan to visit the synagogue in Chania (rebuilt 20 years ago), the recently renovated synagogue in Trikala and any larger cultural projects completed or in progress in Athens, Rhodes or Larissa. Through visiting various locations that are in various stages of creation and operation, my intention is to understand the on-going production and afterlife of heritage projects in the country.

I will collect most of my data through participant observation, therefore, by participating in the Jewish community life of Thessaloniki, regularly visiting Jewish heritage organisations and community offices, collecting newspaper clippings and taking photographs of memorials and monuments. Key in my research will be interviews with visitors to Jewish memorials, museums and monuments, as well as Jewish individuals who live in Greece and manage Jewish heritage. Through interviews with visitors and city planners I expect to learn of individual outlooks on heritage, history and memory, as well as the experiences these sites elicit.